Vitamin D3

ESB is dedicated to the development and commercialisation of innovative health & beauty products. Its portfolio includes Opti3, an award-winning Omega-3 product suitable for vegans and vegetarians and Vitashine, a 100% plant-based Vitamin D3 (Cholecalciferol).The company will use its innovation voucher to further develop its portfolio.